The Impact of Cell and Gene Therapy on the Function and Molecular Regulation of Hematopoietic Stem Cells.

Haematopoiesis is an intricate cellular process allowing the generation and further maintenance of a diverse repertoire of functional blood cells
throughout an organisms' lifetime. Hematopoietic stem cells (HSCs) constitute the foundation of the hematopoietic hierarchy and have the potential to
both self-renew and produce lineage specific progenitors. The fundamental properties of HSCs to expand and differentiate have provoked interest in
their application in gene therapy for the treatment of a range of hematopoietic diseases. However, the molecular consequences of gene therapy on the
underlying biology of HSCs remains poorly understood. This project aims to address unanswered areas in the field by combining single cell
transcriptomics, lentiviral transduction technology, flow cytometry and single cell functional assays. Importantly, research conducted will both improve
our overall understanding of how HSCs respond to stress and help to determine whether gene therapy is a safe and effective means of treatment.
Results obtained from this project also have the potential to guide future improvements to the gene therapy protocol in order to increase HSC
functionality after transduction.